Bridging Barriers: Understanding Intersectional Inequities in Mental Health Talking Therapies Access through Linked Data Analysis

In the UK almost 20% of the population may experience depression and anxiety which can cause suffering for both the individuals and those who care for them. These mental health issues can make it difficult for people to function, leading to time off work or, in extreme cases, self-harm or suicide. Therapies where people talk about their problems, called psychological therapies, can help with depression and anxiety. But in the UK, not everyone gets these therapies equally. People from ethnic minority backgrounds might have a harder time accessing these therapies, even though these therapies are just as effective for them. This might be even worse when other aspects like age, gender, or religion are also considered. Until now, it hasn't been clear why this happens. A new research project will aim to understand why this inequality exists. A researcher who is undertaking a PhD will be supported by a team to use new data that connects information about mental health services in southeast London with data from the 2011 census. This is one of the first times such detailed data is being used in the UK. By looking at this data, the PhD student will try to understand why people from ethnic minority backgrounds, along with other factors like age, gender and religion, struggle to access therapies and don't get good results. They will also try to understand specific experiences that make things worse. The researchers will work closely with people who have experienced these issues and with a major independent national organisation, called the NHS Race and Health Observatory. The partnership with the NHS Race and Health Observatory will mean that relevant findings will be quickly shared with people and organisations who are well placed to act on the recommendations. This project will lead to practical solutions to make sure everyone gets the help they need, regardless of their background.